Human neurophysiological and neurochemical correlates of tinnitus: The GABA-gamma hypothesis

Tinnitus (ringing in the ears) is a familiar sensation to nearly all people, but for 1% of the adult population it occurs permanently to a severe enough extent to greatly impair quality of life. Presently there is an incomplete understanding of the brain mechanisms that generate tinnitus, and no widely-effective treatment exists.
The proposed research is conducted by the Auditory Group of researchers at Newcastle University, in collaboration with University College London. It aims to further our understanding of tinnitus, specifically by identifying the key brain regions involved in generating tinnitus, how these communicate with each other and the major brain chemicals that are involved in these processes. The brain scans involved measure specific oscillations ('brainwaves') and neurotransmitters (chemical messengers). The brain scans are performed on volunteers with tinnitus. Each volunteer about takes 2-4 hours to complete the study, which is performed over 1 or 2 days. Most of this time is spent discussing the characteristics of their tinnitus. Volunteers will either have 1 MRI scan of their brain, or one MRI scan and 2 MEG scans. Both of these techniques are completely safe and non-invasive, and each take 30-60 minutes to perform including setting up time. Roughly 24 volunteers with tinnitus are required, plus an equal number of people without tinnitus.
The intended outcome is an improved understanding of tinnitus, in terms of processes occurring at the level of nerves and neurotransmitters, in a way that will be used to help guide effective treatments for the condition.

Technical abstract
The work aims to test the novel GABA-gamma hypothesis of tinnitus generation, which I have proposed. This postulates that gamma-band oscillations in tinnitus are driven by GABA-ergic neurons and do not give rise to the perception of tinnitus (as is currently believed), but actually constitute an inhibitory process which treatments should aim to enhance rather than suppress. Regardless of the hypothesis' correctness, this study aims to characterise cortical mechanisms underlying tinnitus in neurophysiological, focusing on gamma oscillations, and neurochemical, focusing on GABA, terms that have not yet been addressed. Cortical GABA, especially, has never been measured in the context of tinnitus.

The techniques used are magnetoencephalography (MEG), from which source reconstructions in auditory cortex and other brain regions are made, and magnetic resonance spectroscopy (MRS) to measure auditory cortex GABA concentration. 12 patients and 12 controls are required for each modality. Group comparisons are made between tinnitus and control groups, and also a correlational analysis within the tinnitus groups between each measure and current tinnitus intensity. MEG is performed on two occasions per patient to provide within-subject measures of changes in tinnitus intensity, and patients' responses to sounds of varying unpleasantness are measured to probe mechanisms behind hyperacusis and the affective components of tinnitus.

The results will have implications for multiple fields of tinnitus research, and for the wider study of perception and gamma oscillations. We particularly aim to produce a model that will translate into the in-vitro study of tinnitus-related oscillations and its use to test pharmacological therapies. Early and direct collaboration is planned to this end with a local research group in Newcastle.

Potential impact
The research tests a hypothesis which, if correct, would have immediate and profound impact on the tinnitus research community by revealing that the prevalent model for tinnitus generation is wrong.

The ultimate intended beneficiaries of this research are patients with tinnitus. They are not directly intended to benefit, as there is at present a limited understanding of the pathophysiology of tinnitus which greatly limits the development of effective treatments. Rather it is intended to improve our understanding of tinnitus, such that patients can benefit indirectly in the following ways:

- Development of pharmacological therapies. The neurochemical analyses in this project, and subsequent in-vitro modelling with pharmacological manipulation, could lead to the identification of drug targets which in turn might lead to widely-effective medical therapy. This would be likely to take several years before human trials could be conducted.

- Improved understanding. The models of tinnitus generated in this research should lead to better understanding of the condition. This would benefit multiple avenues of subsequent research, all of which ultimately aim to inform better treatments. The timescale of these effects is difficult to predict.

- Patient subtyping. Physiological and acoustic strategies exist for tinnitus at a research stage. These are variable in their efficacy, with some patients showing good responses and others none. Even within techniques, such as transcranial magnetic stimulation, very different parameters can be required to achieve a response in one patient compared to the next. The single-subject methods of visualising tinnitus correlates in the proposed research might be used as predictors of responses to different treatments. In this case, benefits could be made to clinical trials commencing soon after the publication of this research.

Additionally, there are a number of other positive perceptual disorders than tinnitus which share with it some common neurological substrates. The proposed research could shed light on these conditions as well as tinnitus, and therefore benefit patients with these conditions similarly to tinnitus patients.